The Experiential Knowledge Project: investigating non-traditional forms of knowledge and knowledge communication in art and design research.

The UK has been one of the first countries to campaign research in the creative and cultural industries (CCI), especially in the area known as practice-led or practice-based research. Thus it has taken a leading role from which other countries such as Sweden have been seeking to learn. However, ongoing debates about the variable quality and consistency of research funding applications, outcomes, and education indicate a lack of fundamental research that the field needs to overcome in order to maintain its leadership. Our proposed program of research will investigate the characteristic but problematic area of non-traditional knowledge and knowledge communication, thereby providing robust foundations for CCI research and making a contribution to improving quality and consistency of, and ensuring UK leadership in, CCI research.\n\nThis project addresses the problems that arise for the production of academic research within CCI. The principal problems are the relationship between creative practice and the requirements and standards of the academy; and the nature of knowledge and communication of research that contains elements of practice. A criterion-based approach will be used so that a robust academic research ontology can be developed for CCI which includes non-traditional forms of knowledge and communication. The ontology will enable the identification, differentiation and evaluation of academic research in CCI and facilitate the development of policy and strategy for furthering research as distinct from professional practice.\n\nThe aims of the project are therefore three-fold: to analyse the traditional models of research in academia and identify their fundamental characteristics; to analyse the characteristics of emerging non-traditional models of research; and to determine whether the dominant academic research paradigm should be modified for CCI either in terms of its content or in terms of how it is communicated.\n